Artificial Intelligence for Supporting Musical Creativity and Engagement in Child-Computer Interaction

Artificial Intelligence for Supporting Musical Creativity and Engagement in Child-Computer Interaction.
This research looks towards artificial intelligence (AI), and asks how can we design digital agents that adaptively provide pedagogical support with awareness of the affective and motivational context? Specifically, this project would evaluate such agents in terms of their capacity to support autodidactic use (child self-learning), and as an adjunct to classroom use, to aid generalist teachers in specialist creative domains (music/coding).
The objectives are:
To study child interaction in digital music composition, as an example of creativity in context.
To evaluate the ability of AI algorithms to find patterns of creativity within interaction data.
To inform the design of an Intelligent Tutoring System for digitally supporting creativity.
To evaluate children's engagement with Intelligent Tutoring Systems for music composition.